Interpretable representation learning

Deep learning approaches have had tremendous successes across a wide range of domains in recent years, from image segmentation and classification to speech recognition and language translation. They have also started to demonstrate promising results in healthcare applications, supported by the increasingly growing size and diversity of available patient data.

However, despite clear performance improvements, their adoption by the healthcare community is hindered both by the fact that many perceive these deep learning models as indecipherable black boxes, and that current state-of-the-art approaches in the medical domain do not offer a good handle on the uncertainty of model predictions.

The objective of my research will be to fill these gaps by developing novel representation learning approaches that are more interpretable and robust. Of particular interest will be the extension of these methods to the case of heterogenous and/or non-stationary data inputs, building for example on some of the early work developed around Bayesian Recurrent Neural Networks applied to language modeling and image captioning.
The research will aim to demonstrate how these can be leveraged for healthcare applications, where patient data may come from a wide range of different sources (e.g., medical imaging, high-throughput sequencing, electronic medical records) and vary over time under the influence of disease progression and treatment effects.
The goal will be to show very concretely how they can help provide a better understanding of the elements that underpin the predictions of a machine learning model, as well as lead to new insights related to disease understanding (e.g., identification of patient subgroups for a given pathology).

This cross-disciplinary project, combining theoretical machine learning developments as well as their applications to healthcare, is at the intersection of two of the core research areas from EPSRC, namely "Artificial Intelligence Technologies" and "Healthcare Technologies".
The project will be supervised by Professor Yarin Gal (Oxford Applied & Theoretical Machine Learning Group, Department of Computer Science, University of Oxford) and Dr. Lindsay Edwards (Vice President, AI/ML Engineering, GlaxoSmithKline).